Unravelling the mechanisms of vascular inflammaging across the lifespan

Despite many diseases being more prevalent in older people, the process and mechanisms of ageing are poorly understood. This is particularly true for neurological conditions that affect brain function, which can start in very mild forms considered as part of the normal "healthy" ageing process, but which can then suddenly accelerate once a threshold has been crossed, leading to more severe changes in brain function. The external factors that tip the balance and accelerate brain ageing past what is considered healthy are not well understood.

The brain's blood vessels provide an interface between the periphery and brain cells. In a young person, these vessels provide a tight barrier, regulating nutrient delivery to the brain and preventing external toxins from damaging brain tissue. We hypothesize that during early and mid-life, cumulative peripheral infections lead to progressive blood vessel dysfunction, which disrupts delivery of nutrients to the brain. This process can occur as part of otherwise healthy ageing process but eventually leads to a divergence towards diseases such as dementia and stroke.

In this project, longitudinal studies will be performed in rodent models of healthy ageing. Advanced neuroimaging techniques (MRI and functional ultrasound) and behavioral studies will be used to study the mechanisms of cerebrovascular ageing and how this impacts memory. The impact of factors that occur throughout life such as repeated infection, modelled via repeated administration of lipopolysaccharide (LPS), will be studied, as well as identifying critical time windows where the vasculature is most vulnerable.